Restoring the River Wye Through ChickenChar: Premium Biochars to Enhance Nutrient Management in Poultry

A consortium of industrial and research partners has come together to tackle the major environmental challenges impacting the River Wye. Nutrient management from poultry farming has been under increasing public scrutiny in the region due to phosphate pollution from poultry litter application damaging waterways. High ammonia emissions are another key issue facing poultry farmers, which can reduce on-farm productivity in animal housing by impairing the immune systems of the birds, and create a detrimental environment for farm workers.

Biochar is a highly porous and carbon-rich material, produced by heating biomass in a low-oxygen environment through a process called pyrolysis. It is a promising technology capable of retaining nitrogen and phosphorus in poultry litter, reducing losses through emissions, runoff or nutrient leaching. The physical and chemical properties of biochar enable it to decrease ammonia emissions and improve conditions in poultry housing, thereby fostering better welfare outcomes. When applied to poultry litter, biochar may be effective in mitigating the impact of phosphate pollution on local ecosystems.

Through developing a new line of innovative biochar products, ChickenChars, this partnership has identified an opportunity to decrease ammonia emissions and phosphorus pollution from poultry farming, benefitting farmers, locals and the wider environment.